Retrofitted Smart Medicine Cabinet

We're building a new kind of smart medicine cabinet that can help hospitals keep better track of their medicines, automatically and at a much lower cost than existing systems.

Right now, most hospitals in the UK check their medicine supplies by hand. This takes a lot of time and leads to mistakes, like ordering too much or running out of important medicines. It also wastes hundreds of millions of pounds every year.

Our smart cabinet uses microchip technology and sensors to track which medicine box is picked up and how much medicine is left inside. There's no need to attach a microchip to every single item, just the outside of each box, which saves time and money. When medicine is running low, the cabinet can even send an alert or place an order by itself.

We'll also use Artificial Intelligence (AI) to learn patterns in medicine use. For example, the system can predict when a ward will run out of a medicine based on how often it's used and automatically plan ahead.

What makes our project unique is that we don't need to build completely new cabinets. Instead, we add smart parts to the cabinets hospitals already have. This makes it much cheaper and easier to install in more places.

By the end of the project, we'll have a working smart cabinet prototype with two shelves that can track and manage medicine automatically. In the future, this technology could be used across the NHS to save money, reduce waste, and make sure patients always have the medicine available they need.

In simple terms, we're turning regular medicine cabinets into smart ones that can think, learn, and help hospitals, pharmacies and care homes run more smoothly.